Modern Analytic Techniques for Perturbative Amplitude Calculations in Yang-Mills and Gravity

We will use modern analytic techniques in order to determine perturbative amplitudes in Yang-Mills and gravity.